Biocoating that prevent corrosion and methane hydrate formation in the oil

Sustainable Ventures creates and grows high potential start-up companies in the energy services sector. Our COAlert system allows householders to ensure that their heating system is operating safely and efficiently; reducing energy and maintenance bills.The Innovation Voucher will be used to fund specialist support to further develop our prototype product and protect our Intellectual Property position.